An App That Uses Combined ML-Powered Independent Learning and Physical Literacy Pathways to Effectively Boost Student Productivity, Focus, and Exam Results

We would like to remove MS3.1 (obtaining ethical approval) and change MS5.1 (submitting for publication) to publishing a white paper online.